Frequency tuning and amplification in the active cochlea

RFC sent to Jo Jenkinson

Technical abstract
About 13% of the UK population suffer from some form of hearing loss. Nearly 50% of octogenarians need hearing aids. A crucial step in progress towards diagnosing and treating auditory dysfunction is to understand the workings of healthy and impaired cochleae. This research proposal is motivated by recent discoveries from our laboratory and elsewhere showing that the frequency and level-dependent properties of the different cochlear elements are more complex than is presented in classical models of cochlear function. These novel findings have revolutionised our thinking about sensory processing in the cochlea and evolved new hypotheses about the way cochlear elements dynamically interact. We wish to revise longstanding models and to test these recent hypotheses concerning the way energy is transferred via dynamic interaction between the basilar membrane, sensory hair cells and tectorial membrane, to generate the remarkable frequency tuning, sensitivity and enormous dynamic range of the active cochlea. We will use mutant mice with modifications and deletions of cochlear specific proteins and guinea pigs to address the issue of energy transfer in the cochlea through answering the following questions: 1) How does the tectorial membrane contribute to the propagation and transformation of energy in the cochlea? Through our answers to this question we will discover how the tectorial membrane determines energy distribution along the length of the cochlea for exciting the receptor cells and for redistributing energy produced through cochlear power amplification. 2) How does the basilar membrane contribute to the propagation and transformation of energy in the active cochlea? Through answering this question we will discover how travelling waves in the basilar membrane interact with the tectorial membrane to shape the pattern of basilar membrane excitation that determines the frequency bandwidth of mechanical and neural responses in the cochlea. In this section we will also investigate how prestin contributes to the active amplification of basilar membrane responses and the mechanical properties of the cochlear partition. 3) How does energy propagate from the active cochlea? By answering this question, we will establish how otoacoustic emissions propagate from the place of their generation to the ear canal. Otacoustic emissions are essential tools in audiological diagnostics. We shall also determine the optimal characteristics of a novel middle ear prosthesis for stimulating the cochlea through the round window in patients with severe functional middle ear impairment.